ChromaMapper (Hyperspectral Smartphone Imaging): Portable Plant Health Monitoring & Disease Detection

This project will involve field testing our portable hyperspectral smartphone imaging solution (ChromaMapper) for plant health monitoring and disease detection. This solution offers hyperspectral imaging to a high accuracy at a cost point and portability suitable for wide scale adoption in the agricultural and biosecurity sectors.